Anglia Ruskin University and Transporter Engineering Limited KTP 23_24 R1

To introduce a modular structure that can be used for any of the transporter product range and thereby increase the options available to the customer and improve productivity.